CaLby2030: Calcium Looping to Capture CO2 from Industrial Processes by 2030

CaLby2030 will be the enabling tool to achieve commercial deployment from 2030 of Calcium Looping using Circulating Fluidised Bed technology, CFB-CaL. Three TRL6 pilot plants across Europe (Sweden, Germany, and Spain) will be developed for testing under industrially relevant operating conditions. To maximise impact, these pilots will investigate the decarbonisation of hard to abate CO2 emission sources: flue gases from modern and future steel-making processes that rely mainly on electricity, emissions from modern cement plants that cannot escape from the use of limestone, and from Waste-to-Energy and Bio-CHP power plants that fill the gap in scalable dispatchable power and allow for negative emissions. These pilots will collectively generate a database of over 4000 hours of operation. This data will be interpreted using advanced modelling tools to enable the scale-up of the key CO2 capture reactors to fully commercial scale. Process techno-economic simulation, cluster optimisation and Life Cycle Analysis will be performed to maximise renewable energy inputs and materials circularities. All this information will form the basis for undertaking FEED studies for the demonstration plants in at least four EU locations. Innovative CFB-CaL solutions will be developed and tested to reach >99% CO2 capture rates, reaching for some process schemes costs as low as 30 €/tCO2 avoided and energy intensities with Specific Primary Energy Consumption per CO2 Avoided below 0.8 MJ/kgCO2 when O2 from electrolysersisreadily available as an industrial commodity. Societal scientists and environmental economists will assess the social acceptability and preferences for “zero” or “negative emissions” CaL demonstration projects with novel methodologies that will elucidate and help to overcome current societal barriers for the implementation of CCUS. The consortium includes the world-leading CFB process technology developer, key end user industries and leading academics including CaL pioneers.